Does crustal heterogeneity control the distribution of volcanic systems?

The Earth's crust is unique in our Solar System. The young (180 Ma), dense oceanic crust has low elevation compared to the less dense and significantly older (2-4 Ga) continental crust. Throughout its lifetime, continental crust becomes more heterogeneous, inheriting compositional, structural, thermal and mechanical properties from previous stages of the Wilson cycle in a process called tectonic inheritence. This heterogeneity has been shown to control the behaviour of continental crust during extensional rifting (e.g. Papua New Guinea) and has also been linked to the distribution of volcanic systems within continental regions (e.g. Australia). This project will use a multidisciplinary approach to assess the impact of crustal heterogeneity on the distribution of volcanic systems in a young continental collision zone in Armenia.